Making Clean Air Zones easier, cheaper, quicker & smarter- enabling emission-based pricing

Poor air quality in populated areas is widely recognised as a national public health issue. In an attempt to combat this and reduce emissions in our cities, the UK Gov has allocated £101m for the creation of 6 ‘Clean Air Zones’ - designated areas where restrictions and charges can be placed on the most polluting vehicles. Original proposals contained plans for 16 CAZs however these plans were curtailed by the high cost of current ANPR technology and is a major barrier to any future voluntary adoption. We aim to address this by using telematics, GPS and geofence technology to create a low cost, integrated solution that can be rapidly deployed to improve air quality. The system will be able to track activity within the CAZ and a vehicle's emissions footprint, enabling the development of an emission based pricing model - penalising heavy polluters and incentivising low emission behaviours. Our system requires no heavy road infrastructure, no disruption and will integrate with local authority traffic and parking systems. Our initial findings suggest that we can reduce the capital cost of a CAZ system by >90% and running cost by >50%.